Utilising EMobility Hubs to Enhance the End to End Journey

This project will develop, establish and test ‘Mobility as a Service’ based e-mobility hubs to support the end-to-

end journey. The website will form a transport integration hub facilitating journey planning and bookings for

trains, buses and other local transport options. The aim is to create a viable mechanism for actively

encouraging behaviour change to the more sustainable e-mobility hub modes while integrating transport

services to provide convenient transport choices for passengers to enhance end-to-end journey options.